Diamonds to detect critical metal evolution in the mantle (DIADEM)

The oldest portions of the Earth’s crust are called cratons. Many of these ancient cratons, including those found beneath parts of Africa, are rich in valuable and critical metals that drive our modern world — from gold and platinum to copper, nickel, and cobalt. For example, South Africa’s Witwatersrand Basin has produced a third of the world’s gold, while the nearby Bushveld Complex holds 90% of the planet’s platinum resources. In the Central African Copperbelt, three-quarters of the world's cobalt is mined, an essential element for batteries and renewable energy storage.
But a crucial question remains unanswered: Why are some of Earth’s cratons so rich in metals while others are not? Are these metals delivered in short-lived bursts during special geological events (a so-called ‘Goldilocks Effect’) or do they build up slowly over billions of years? As demand for critical metals grows, discovering new deposits is becoming harder and more expensive. Since 2000, exploration costs have quadrupled, but successful discoveries have fallen by nearly a third. To meet future needs, especially for clean energy technologies, we need better strategies to find new mineral resources.
DIADEM is a cutting-edge study that aims to unlock the deep secrets of the Earth’s mantle by examining how metals and sulfur are stored and move over time beneath cratons. Many critical metals bond with sulfur, so tracking both the metals and sulfur is key to understanding where and when valuable deposits form.
To do this, DIADEM will use nature’s time capsules: diamonds. Unlike other rock samples, diamonds preserve tiny mineral inclusions, especially sulfides, untouched for billions of years. These inclusions carry a unique chemical fingerprint of the mantle’s composition and history.
Using a breakthrough method developed by our team, we can now extract both the age and chemical makeup of individual sulfide inclusions inside diamonds—something not previously possible. This allows researchers to piece together a detailed picture of how critical metals have moved and concentrated over time beneath southern Africa’s ancient crust.
DIADEM’s work will focus on diamonds from specific regions of the Kaapvaal Craton in South Africa, using samples from locations never before studied and near world-class metal deposits: Ebenhaezer, Kamfersdam, and Helam. This will create the first-ever time-and-space map of how sulfur and critical metals behave in Earth’s mantle.
DIADEM has two key aims:

Use advanced methods to extract and analyse tiny sulfide inclusions trapped inside diamonds, revealing both their age and chemical composition—something never before achieved on the same sample.
Create the first time-resolved, spatial map of how sulfur and critical metals have moved and been stored in the mantle beneath southern Africa’s cratons.

Why this matters:

The results will directly support more efficient mineral exploration by helping geologists identify promising regions while ruling out less likely ones—saving time, money, and environmental impact.
The findings will also feed into artificial intelligence-based exploration models used by major mining companies.
DIADEM’s collaborations span academia, industry leaders like Anglo American and De Beers, and emerging tech companies such as KoBold Metals.
The data will be shared publicly and capture the imagination in education and outreach, including a children’s book and public talks, to help people understand where critical metals and Earth materials come from and why they matter.